Investigation of adipose tissue-expressed tau in cellular metabolism, metabolic healthy ageing and capacity to seed age-associated neuronal loss.

The protein tau is highly expressed in brain cells where it contributes to healthy cellular function and extensive research has established the impact of its dysfunction on healthy ageing. Fat is a vital component across the human lifespan with too much or too little impacting health. Excess of fat deposits, known as adipose tissue, leads to obesity, which is a major risk factor for diseases including type 2 diabetes, cardiovascular disease, and dementia. Over the last 25 years studies have highlighted the diverse actions of fat-storing cells (adipocytes) particularly their communication with other organs, including the brain, through the surprising number of protein messages they secrete into the circulation. To date however, no investigations have determined how tau works in fat cells, or how fat-secreted tau may influence healthy brain ageing.

Coordination of cellular processes is dependent on the cytoskeleton, a web-like structure supporting the transport and ultimate functionality of a wide range of vital organelles such as energy generating mitochondria. Tau acts to stabilise the cytoskeleton, predominately considered to be important in neuronal cells. However, our pilot data reveals that tau is not only present in adipose tissue, both in brown and white fat, it is highly expressed with functional importance. Our initial investigations visualising fluorescently-tagged tau in adipocytes shows it is directed to dynamic filament-like cytoskeleton structures surrounding lipid droplets and providing pathways for mitochondrial movement. This highlights important actions of tau as these organelles profoundly impact adipocyte metabolic function and opens new avenues of investigation that will reveal insight into the fundamental processes that underpin metabolic health.

To date, tau investigations have focused on neurones and how a structural modification called hyperphosphorylation drives conditions such as age-related brain cell loss. Whilst we have observed these same modifications in adipose-expressed tau with ageing, the function in fat may be very different, which we will address in this proposal. Our studies identified two different forms of tau, the low molecular weight neuronal tau and the larger Big-tau in fat. Remarkably, Big-tau was not hyperphosphorylated indicating that this version, which predominates in young healthy fat, may be resistant to the damaging effects observed for neuronal tau. Together these findings point to an important role for tau in adipose tissue and beyond and we now have an opportunity to define new roles of tau in cellular metabolism.

Aim: To investigate the role of adipocyte tau in cellular metabolism influenced by diet-induced obesity, age and its link to metabolic health status and nerve cell function.

Objectives:

1: Evaluate the biological role of tau in adipocytes in the context of cytoskeleton interactions linked to functional outcomes including mitochondrial and lipid droplet dynamics, and glucose uptake.

2: Define tau expression in well-characterised fat samples (mouse, human and Drosophila fat bodies) and investigate hyperphosphorylation and aggregation across weight, age, and metabolic health.

3: Delineate, using Drosophila genetic models, the influence of fat-body-expressed tau to affect metabolic health and age-associated changes in nerve cell function.

This study bridges a knowledge gap in the link between tau-mediated effects in the brain and tau effects on peripheral cellular metabolism. The combination of experimental approaches provides comprehensive insight into how the different forms of tau function in adipocytes and affects neurons via an adipose-brain axis providing fundamental novel understanding of biological systems underpinning cellular metabolism and healthy ageing.